Dry powder fibre reinforced metals

This Project will investigate the potential for powder processed high specific stiffness and strength silicon carbide fibre reinforced titanium aluminides and magnesium alloys to produce very high performance light and elevated temperature materials for demanding engineering applications. It builds on existing UK expertise in fibre reinforced titanium alloys and will enable lighter more efficient aircraft as well as more competitive space systems through reduced system mass feeing mass budget for payload or reduced launch costs. Lighter systems using reinforced magnesium have potential in future automotive and rail vehicle systems once the weight benefit and cost of composite production balance.